Example-based Inverse Rendering

"Rendering" is the computer graphics process of producing an image from a 3D model. Huge progress has been made on this problem over the past 50 years as evidenced by the photorealistic visual effects in Hollywood movies and highly engaging realtime graphics in video games. "Inverse rendering" is the much harder computer vision process of recovering shape and material properties of an object or scene from one or more images. Progress in this area has been much slower than for forward rendering and very few methods exist that are applicable to real world data. The exception is the estimation of 3D shape where techniques such as multiview stereo do allow accurate 3D models to be recovered from relatively uncontrolled imagery.

However, it is the material properties of a surface that determine the way in which light is reflected and, hence, its appearance. Once these are known, it is possible to predict what an object will look like under any illumination condition - a so called "relightable" model. This dramatically expands the range of applications for which the model could be used. In the specific case of faces, relightable models find application in many areas including animation, gaming, forensic imaging, biometrics and visual effects.

In this project, the PI will visit the world-leading Centre for Visual Computing at the University of California, San Diego to collaborate on an "example-based" approach to the problem of inverse rendering for faces. The idea is to use a database of faces for which the intrinsic reflectance properties have been measured. Given images of a face to inverse render, the approach will be to select patches from the database that are consistent with the observations (via a forward rendering process) and which are also locally consistent to ensure plausible face appearance.

Potential impact
The research in this overseas visit could impact the following industries:

Video games and virtual reality: The methods we develop will allow real human characters (actors or players) to be imported and photo-realistically rendered into video games or virtual worlds using only a commodity camera. This will bring technology previously only available to high end visual effects studios to indy games studios and even gamers.

Animation and visual effects: Present face capture technologies are limited in a number of ways. Animators or visual effects directors must choose whether to capture dynamic models but with illumination baked-in to the texture maps or static models with intrinsic texture information (although this latter option requires complex and costly equipment that few studios would have). Our techniques offer the promise of: 1. reducing costs of equipment and artist time spent manually removing illumination effects from texture maps, 2. allowing relightable dynamic performance capture, 3. removing requirements on studio lighting during capture.

Face recognition and forensic face imaging: Facial inverse rendering is intrinsically tied to the problem of comparing face images across different illumination conditions. This is a major challenge in face recognition and forensic face imaging and our results could have impact here. For example, our approach could be used to compute an illumination invariant model of a face from, for example, a CCTV image sequence of a face moving through a scene. The relightable model could either provide illumination normalised input to a face recognition system or could be shown to human witnesses.